"UltraLITE": A breakthrough project in low-cost nanosecond pulsed lasers and marking systems for widespread industrial application

SPI Lasers and Electrox have teamed together to research and develop a new laser marking system based on a radically cost-reduced fibre laser. The fibre laser design is based on concepts demonstrated at SPI’s advanced laser laboratory in the Optoelectronics Research Centre at the University of Southampton. These will be further developed, and combined with SPI’s lean manufacturing technology to ensure a low cost product that has all the reliability and low cost of ownership advantages of fibre laser technology. Electrox will develop a highly configurable front end providing a new software user experience, greatly simplifying laser usage for both experienced and novice customers by including features for materials selection and parametric control. The result will be a radically cost-reduced product that will provide customers with maintenance-free operation at vastly improved efficiencies.